Evaluation of the health impacts of aircraft nanoparticles using a surrogate soot source and in vitro cell exposure

Aircraft engines emit pollutants that degrade the air quality around airports, which may affect the health of local residents and employees. Specifically, nanoparticles emitted from gas turbine engines comprise soot aggregates, sulphur compounds, semi-volatile organic carbon and metallic ash. As the aircraft engine jet cools and mixes with the surrounding atmosphere, nucleation and condensation processes lead to a rapid growth in nucleation mode particles and condensation of semi-volatile compounds onto non-volatile soot aggregates. Few studies have conducted in-vitro toxicology tests to evaluate the effects on human bronchial epithelial cells to exposure to aircraft soot emissions. Much more work is needed to understand the different effects of aircraft nanoparticles and the role of their different properties and chemical constituents.
This project aims to contribute to the understanding of the health impacts pathways of nanoparticles by developing an experimental methodology to test cellular responses to different sized nanoparticles and chemical compositions.
The project will develop a laboratory source of soot particles that can be used to generate a tuneable surrogate aircraft aerosol in terms of particle size distribution and morphology, chemical composition and atmospheric ageing and oxidation.
The surrogate soot source will be used to design and conduct a comprehensive matrix of experiments to evaluate cellular responses to particle size and morphology, chemical composition of coatings, and atmospheric ageing.
The project will evaluate potential health impacts of aircraft nanoparticle emissions around airports using existing evidence and new modelling works to understand how health risks may vary with distance from the airport, and other factors such as weather conditions.
Relevant EPRSC research areas: Analytical science, Built environment, Infrastructure and urban systems, Particle technology, Sensors and instrumentation

Potential impact
Aerosol science has a significant impact on a broad range of disciplines, extending from inhaled drug delivery, to combustion science and its health impacts, aerosol assisted routes to materials, climate change, and the delivery of agricultural and consumer products. Estimates of the global aerosol market size suggest it will reach $84 billion/year by 2024 with products in the personal care, household, automotive, food, paints and medical sectors. Air pollution leads to an estimated 30-40,000 premature deaths each year in the UK, and aerosols transmit human and animal infections. More than 12 million people in the UK live with lung disease such as asthma, and the NHS spends ~£5 billion/year on respiratory therapies. Many of the technological, societal and health challenges central to these areas rely on core skills and knowledge of aerosol science. Despite this, an Industrial Workshop and online survey (held in preparation for this bid) highlighted the current doctoral skills gap in aerosol science in the UK. Participating industries reported that only 15% of their employees working with aerosol science at doctoral-level having received any formal training. A CDT in aerosol science, CAS, will fill this skills gap, impacting on all areas of science where core training in aerosol science is crucial.

Impact on the UK aerosol community: Aerosol scientists work across governmental policy, industrial research and innovation, and in academia. Despite the considerable overlap in training needs for researchers working in these diverse sectors, current doctoral training in aerosol science is fragmentary and ad hoc (e.g. the annual Fundamentals of Aerosol Science course delivered by the Aerosol Society). In addition, training occurs within the context of individual disciplines, reinforcing artificial subject boundaries. CAS will bring coherence to training in the core physical and engineering science of aerosols, catalysing new synergies in research, and providing a focal point for training a multidisciplinary community of researchers. Working with the Aerosol Society, we will establish a legacy by providing training resources for future researchers through an online training portal.

Impact on industry and public-sector partners: 45 organisations have indicated they will act as CAS partners with interests in respiratory therapies, public health, materials manufacturing, consumer and agricultural products, instrumentation, emissions and environment. Establishing CAS will deliver researchers with the necessary skills to ensure the UK establishes and sustains a scientific and technical lead in their sectors. Further, it will provide an ideal mechanism for delivering Continuing Professional Development for the existing workforce practitioners. The activity of CAS is aligned to the Industrial Strategy Challenge Fund (e.g. through developing new healthcare technologies and new materials) and the EPSRC Prosperity Outcomes of a productive, healthy (e.g. novel treatments for respiratory disease) and resilient (e.g. adaptations to climate change, air quality) nation, with both the skilled researchers and their science naturally translating to long-lasting impact. Additionally, rigorous training in responsible innovation and ethical standards will lead to aerosol researchers able to contribute to developing: regulatory standards for medicines; policy on air quality and climate geoengineering; and regulations on manufactured nano-materials.

Public engagement: CAS will provide a focal point for engaging the public on topics in aerosol science that affect our daily lives (consumer products, materials) through to our health (inhalation therapeutics, disease transmission and impacts of pollution) and the future of our planet (geoengineering). Supported by a rigorous doctoral level training in aerosol science, this next generation of researchers will be ideally positioned to lead debates on all of these societal and technological challenges.